Go Enrol - Innovation Voucher

Go Enrol makes enrolment easier for students and academic institutions. Through the use of open and big data, we are empowering students to make more informed choices about where to study. For institutions we are providing a suite of tools to recruit students and benchmark themselves against peers.